Glasgow School of Art and Loretto Care

To develop a unique, innovative interactive application for use as an a educational tool to prepare individuals to become sustainable housing tenants. End users - young people moving towards adulthood and vulnerable people living in social housing. Target market - social landlords and education.